RAPPORT - Real-time Accurate Positioning & Protection of Rail Transport

RAPPORT is an industrial research project developing technology solutions to reduce disruption and delays in UK rail. Working in collaboration with key industry partners and academic institutions including Network Rail, Arriva Rail North, Icomera UK and Leeds University Institute for Transport Research, the RAPPORT project will develop and help bring to market a suite of innovative and revolutionary technology tools that will transform operational awareness of train locations and movements. Through the exploitation of enhanced location information and interactive mapping, RAPPORT will deliver useable tools with practical operational benefits. These include accelerating accident and emergency response times to rail incidents; providing supplementary information to signallers at User-Worked Crossings to enable more accurate train location awareness and better decision making; improving service recovery procedures by presenting deeper insights into real-time delays caused by incidents. By introducing innovative technology to existing systems provided by collaboration partners, the project will deliver a live trial of high value, low cost, state-of-the-art products with immediate use and benefit to the rail network, its users and moreover to the UK economy as a whole.